Genes & Traits for Healthy Animals: Identifying the genomic basis of complex traits in farmed animals

Technical abstract
This programme will sustainably enhance animal productivity, efficiency and welfare by dissecting genotype-phenotype relationships and their biological basis. We will define the genomic architecture of production-relevant traits to guide breeding decisions.